Testing modern microscopic nuclear models with laser spectroscopy.

(to be completed)
High precision laser spectroscopy measurements provide key nuclear observables without any assumptions associated with a particular nuclear model. These measurements can be used in combination with state-of-the-art nuclear theory to provide a better description of nuclear physics. This project will focus on measurements near double magic nuclei such as 100Sn and 132Sn. Measurements of the nuclear moments, spins and charge radii will be made using the CRIS laser spectroscopy technique at ISOLDE CERN. These will be used to chart the evolution of nuclear structure as the limits of stability are approached and will be compared with theoretical predictions. This will project will provide stringent tests of our understanding of nuclear physics.